University of Nottingham and Together Agency Limited

To create and embed methodologies to provide behavioural psychology and storytelling insights into the enhancement of agency reputation, development of communication/brand strategy and in the shaping of client campaigns and projects.